HaloDrive - Rim Driven Electric Propulsion System

At Rogers EV we look to redesign the electric drivetrain an a complete integrated unit, leveraging benefits in novel blade and motor design. Our system, HaloDrive, brings together an evolutionary step change in aircraft propulsion delivering an ultra-efficient, easily maintainable, low noise solution that is completely scalable. Our design approach yields an initial solution within this project for lighter aircraft and UAV's with a focus on proving and validating scale designs eligible for the domestic aircraft market.

HaloDrive is a is a rim driven ducted propellor system driven by a core-less circumferential flux motor (CFM) providing ultra-high torque direct drive. The complete system boasts a total efficiency gain in excess of 35% when compared to conventional electric systems, verified by hundreds of hours of CFD simulations against real propellor data and based around already performing motor technology.